Quantitative Gas Measurement Campaign Part 2 (QGMC2)

"QLM is developing compact, high-sensitivity, low-power, Tuneable Diode Lidar (TDLidar) gas detection and imaging systems based on novel semiconductor infrared lasers and detectors and quantum technology developed by researchers at the University of Bristol. By providing far more cost effective and practical methods to identify and quantify leaks in gas production and distribution facilities we expect to enable the global O&G industry to make significant improvements in limiting fugitive gas emissions. Natural gas leakage is projected to constitute more than 10% of all global Green House Gas emissions over coming decades so the scale of the problem, and the benefit of effective solutions, is many billions of £.

The plan for QGMC2 is to do extended sensor trials with NPL's assistance. NPL's Emissions and Atmospheric Metrology Group (EAMG) has strong expertise and credibility in the demonstration and calibration of natural gas leaks in commercially relevant environments and in relating sensor measurements to physical leak rates. The goal of both of the Quantitative Gas Measurement Campaign (QGMC) projects is a series of successful sensor application demonstrations with close involvement by end users that will lay the foundations for rigorous product development contracts with the same users. We expect to test both the latest version of our drone-based leak mapping system and new sensor configurations including fixed and handheld quantitative imagers and sensor arrays configured as fence-line monitors."